Adaptive Multimodal Input Techniques for Mixed Reality Systems

With the increasing affordability of Augmented and Virtual Reality Head Mounted Displays (e.g.: Nreal Light and Meta Quest 2, respectively), along with the ever-increasing performance of smartphones and tablets, Mixed Reality (MR) applications are becoming more accessible. With the greater accessibility and increased computational power of MR headsets and MR capable smartphones, research into exploring MR interaction methods and techniques has bloomed. MR has the potential to transform the way we interact with technology and could prove as revolutionary as the introduction of the smartphone.

One promising area of research is the development and evaluation of novel input techniques, along with the application of multimodal input: the use of two or more input modalities used either independently or together to interact with the system. A common problem within the interaction space is that of accidental activations, wherein a user accidentally provides an input to the system, such as speaking a command word or performing a gesture, without the intent to perform the action. This is formally known as the Midas Touch problem. When supporting multiple input modalities this problem is exaggerated, as the user now has multiple inputs through which they can accidentally provide input. In addition, mixed reality will be deployed in everyday living, and will therefore be affected by situationally induced impairments and disabilities (SIID). SIID can affect both able-bodied and disabled users, for example the inability to use one's hands when carrying the shopping.

With our research we will be investigating techniques for inferring intent to interact with multimodal MR systems. Having a system that can infer intent to interact would reduce risk of Midas Touch by understanding that recognised input was not intended. In a multi-modal MR context, this is complicated further as the system also needs to understand which modality is being used, in addition to understanding whether a recognised input makes sense as an intended input.
We will also investigate how MR systems can adapt interaction techniques to better suit the user in different contexts or scenarios. This could be as simple as adjusting the action-set associated with the given input modality, to adapting a system to support users experiencing SIIDs.

Our research can be broken down into 3 research questions:
1. How to implicitly infer the intent to interact within an MR system supporting multiple input modalities? Investigating how this may differ between modalities & platforms and inferring interaction targets Vs intended interaction with modality.
2. How can multimodal interaction techniques adapt within an MR system? With the ability to infer intent, we will explore how multimodal input can be adapted to user needs beyond reducing accidental activations.
3. Given multiple data sources, how can they be combined to extend interaction opportunities and provide intuitive and comfortable interaction within an MR system?

Our over-arching goal is to contribute to understanding of how to develop usable MR systems supporting multiple inputs which has the potential to make interactions in MR more intuitive, comfortable, accessible, and otherwise more usable. During this research, we will consider how user-specific these problems are. Our goal is to develop technology that can adapt to a wide range of users, for a wide range of contexts, making MR an inclusive and accessible technology. Reducing the risk of Midas Touch will remove the need to explicit activation gestures. This is a key requirement for 'always available input' systems more generally and will be pivotal if MR is going to be embedded in our everyday lives.